Cyber Security Funding

At miituu we are seeking to grow the numbers of customers with our current processes. We feel out information and systems are not fully protected from cyber attacks. We believe cyber security funding will assist us in keeping our business secure and safe which is a prerequisite for our forward growth and expansion.